Exploring adverse

Although the positive benefits of contemporary spiritual practices such as meditation have been well researched, adverse effects are generally under-researched. More specifically, in recent decades emerging
data suggests that various types of spiritual practices can in fact cause harm. Much of this data focusses
on Buddhist-related meditation practices, however, there are also descriptions of conditions and
phenomena caused by practices associated with broader religious concepts. My research will explore one
phenomenon in particular known as 'kundalini syndrome', which describes a condition caused by various
types of systematic spiritual practices and is associated with the religious concept 'kundalini'. In the field
of transpersonal psychology, this condition has been researched and recorded in relation to thousands of
practitioner experiences, however, it has lacked any research within the context of contemporary religious
studies. By focussing on this particular phenomenon, this research will contribute to the overall picture of
health problems associated with contemporary spiritual practices. This is particularly significant due to
the increasing popularity of, and accessibility to, various forms of contemplative spiritual practices, and
the misguided common perception that they are side-effect-free. My research question is: What does
'kundalini syndrome' tell us about the landscape of contemporary spiritual maladies?
Research context, questions and significance
Literature on spiritual maladies has become more frequent in recent decades. In her book The Dark Side
of Dharma: Meditation, Madness and Other Maladies on the Contemplative Path, Anna Lutkajtis draws
from a range of literature crossing religious traditions and modern Western psychology to highlight
concerns around decontextualised Buddhist meditation practices. She suggests that research into
meditation, and its emphasis on beneficial outcomes, is a radically simplified modern portrayal that too
often overlooks the growing body of evidence suggesting side effects associated with meditation practice
(Lutkajtis, 2019). Further to this, research done by a group of academics at Brown University titled the
Varieties of Contemplative Experience (VCE) project also found 'experiences associated with the practice
of different forms of Buddhist meditation that were unexpected, challenging, difficult, distressing, or
functionally impairing' (Kirmayer 2021). Beyond Buddhist-related practices, researchers such as
psychotherapist Christina Grof and psychiatrist Stansliv Grov, who founded the Spiritual Emergence
Network in 1980, explore 'spiritual emergencies' and 'transpersonal crises' in relation to the use of all
kinds of practices, including yoga, Zen, various movement meditations, psychoenergetic exercises,
Christian prayer, to name a few examples (Grof, 2017).
The concept understood as kundalini more specifically has been researched in relation to harm caused by
various types of practices. This concept originates from ninth-tenth century Buddhist and Hindu sub tradition texts and describes the use of practices in order to attain higher states of consciousness, or
enlightenment (Samuel, 2008; Valanciute, 2011; Greyson, 1993). During my MSc, I explored the work of
transpersonal psychologists/spiritual healers Joan Harrigan, Tara Springett and Bonnie Greenwell, who
use this concept of kundalini to interpret a range of adverse effects associated with the use of spiritual
practices. Each claims to have cured or managed over a thousand cases of people suffering various
symptoms, using their own religious/spiritual interpretation of kundalini. My research would explore
these narratives around the religious/spiritual concept of kundalini, and how it helps to make sense of
adverse experiences associated with contemporary use of religious and spiritual practices. Preliminary
questions include:
How are adverse